An investigation into Metal-Organic Frameworks for toxic gas adsorption and separation

The project aims are to synthesise and characterise materials suitable for the adsorption and separation of toxic gases, such as NOx and SOx, with the opportunity to also investigate catalysts for CO2 separation. The opportunity to develop and examine novel and existing materials for applications in the adsorption and separation of toxic gases is of great importance. Reducing emissions from freight exhaust, oil refineries, and other gas evolving industries is of great importance to the health of the planet and its inhabitants. This is one of the biggest topics of discussion in the twentieth century and something that needs to be addressed immediately and on a global scale.

A variety of analytical techniques will be used to thoroughly characterise materials and analyse the effectiveness of the materials for the applications being investigated. Extensive knowledge would be gained surrounding the materials and their applications, and a variety of other techniques will create more data to analyse.